A novel bacterial defence system against antimicrobial peptides: Implications for host colonisation in the foodborne pathogen Campylobacter jejuni

Technical abstract
Research on the molecular basis of colonisation by Campylobacter jejuni of the chicken host is required to inform the rational design of strategies to eradicate this pathogen from poultry flocks. It is not clear, however, how C. jejuni evades avian innate immunity, particularly that mediated by cationic antimicrobial peptides (CAMPs). Many strains of C. jejuni are known to be naturally resistant to these molecules but the genetic and structural basis for this has not, up to now, been adequately explained. We have discovered an entirely novel, previously unrecognized, multi-component defence system in C. jejuni that can explain high-level CAMP resistance, which we believe is likely to be necessary for successful host colonisation. This system consists of a membrane bound sensor protein and a small DNA binding protein which control the expression of three genes encoding an inner membrane protein, an outer membrane anchored lipoprotein and a periplasmic protein, as well as certain dsb genes and genes involved in peptide transport and metabolism. We have solved the structure of the lipoprotein, shown that it binds the model CAMP polymyxin B and that a cognate null mutant is highly sensitive to polymyxin B killing. Our aim is to determine the function of each of the components of this complex system and their contribution to chicken colonisation. This will be achieved by investigating the mechanism of action of the lipoprotein and determining if it provides resistance to structurally diverse CAMPs; determining the roles of the uncharacterised genes by mutant studies; determining what the role of the Dsb system is in CAMP resistance; investigating the connection between peptide transport and CAMP transport and degradation; and determining the importance of this system in vivo by chicken colonisation studies with selected mutants. We believe this work could provide new avenues for intervention and will impact on future eradication programmes for C. jejuni in chickens.

Potential impact
Please see Impact Summary submitted by lead applicant (joint ref. N1617101).